Coventry University and Nexus Creative

To design and develop a Digital Marketing Client Management System that will add value to the client relationship through the delivery of new qualitative data on the success of digital marketing campaigns and will inform new campaigns with enhanced content and improved, timely targeting.